Stereoselective Multicomponent Synthesis of C–N Atropisomeric Amides

The ability to selectively prepare new molecules on demand is critical for almost every aspect of our lives, from plastics to pharmaceuticals. However, there is an increasing awareness that controlling the connectivity of new molecules is not enough and it is also essential to be able to precisely tailor their three-dimensional shape. For example, drug discovery programmes are increasingly shifting their focus away from traditional two-dimensional candidates towards three-dimensional (chiral) molecules that allow exploration of novel, biological and chemical space. To date, work in this area has centred almost exclusively around tetrahedral carbon atoms. I will explore an exciting alternative class of three-dimensionality known as atropisomerism, in which two flat fragments are linked together in a twisted arrangement. There is currently significant interest in this area, as the well-defined shape and structure of such molecules is ideal for applications in materials science, catalysis and medicines.
This project will apply this idea to prepare novel analogues of amides (arguably the most important nitrogen-containing motif in the natural world) containing a key twisted carbon-nitrogen bond. I will develop new methodology for their synthesis based upon “multicomponent” reactions in which multiple readily available building blocks can be combined in a single operation, directly leading to formation of the desired product. This strategy promises unparalleled efficiency, providing direct access to the desired targets along with water as the sole by-product, whilst simultaneously achieving complete control over the three-dimensional shape of the new molecules that are produced. Moreover, this method will allow us to control the sense of twisting (i.e. clockwise or anticlockwise) allowing a single set of building blocks to be selectively combined to access multiple targets with different three-dimensional structures. This project will develop novel reaction systems to make useful nitrogen-rich 3D materials that will impact across various scientific disciplines, including new bioactive molecules with clear applications in drug discovery and agrochemistry.